Collectively Curious: The Wonder Why Society Story App

The Wonder Why Society brings an innovative take on interactive storytelling for children, encouraging critical thinking and problem solving through blended digital and physical activities. Using powerful imagery and adventures, children are transported into the world of The Wonder Why Society, where stories are combined with real world tasks, digital puzzles, and games that work to engage children in new ways. With an app as the main interface with the brand, children gain a sense of belonging within the society, empowering them with the knowledge and tools to solve real world problems in a friendly and approachable fashion. The aim of the Wonder Why Society is to get children to discover the world, finding a healthy balance between digital and real play that sparks imaginations and pleases both parents and children.